Cotton Footprint: transitioning the carbon intensive cotton and textiles industry to renewable infrastructure through a whole supply chain approach

A collaboration to deliver affordable energy solutions in rural Pakistan communities who are integral to the farming and production of global cotton supplies. The Affordable Clean Energy Farm (ACE-Farm) is a novel insetting scheme that aims to redistribute capital via investments by fashion brands, textiles manufacturers and clean cotton networks to reduce the impact of their own carbon consumption.

This project will continue the work delivered by UK energy management company, Pilio, and Pakistan energy infrastructure company, SAMA^Verte, under an Energy Catalyst 8 funded feasibility study.

Within this continuation project, we will demonstrate the economic model that aims to bring clean and affordable energy access to Pakistan's 10m cotton workers. Our focus is on creating a multiplier effect via a range of ecosystem services, including household energy access, productive energy on industrial cotton farms (ginners) and enabling micro-enterprises to offer energy services and create new markets. Within this project Pilio will develop our technology platform, that measures the investment brands make in terms of carbon reduction and affordable energy uptake, as well as economic terms including ROI.

This project will be delivered in close working partnership with WWF Pakistan and global sustainability experts, Better Cotton.
To participate in the project as an energy solution provider or as a fashion retail or manufacturing company thinking about insetting the cotton supply chain, contact Catherine Bottrill on [[email]][0].

[0]: mailto:[email]